Development of Lightweight Composite Suspension Components

The objective is to design and manufacture a range of high performance lightweight suspension components for heavy commercial vehicles.

Use of composite materials unlocks the potential for significant weight reduction compared to existing steel designs. This project aims to deliver strong technical and environmental benefits such as components with increased strength and durability in addition to significant weight reductions which lead to improved vehicle performance, fuel efficiency and a reduction in carbon emissions.

Low weight, high performance products are becoming increasingly essential for commercial vehicles, as the drive for increased payloads and greater fuel economy continues. The project aims to demonstrate innovative designs of lightweight suspension components as a commercial alternative to steel parts.